Prediction of stroke and heart failure risk using dynamic CINE MRI and deep learning of cardiac structure and function

Task 1 - Data Curation
We propose to analyse a retrospective cohort of 3,000 cardiovascular patients undergoing cardiac MRI under ethical approval at MRI at Hammersmith Hospital. Patients had no previous HF, stroke or known arrhythmic episode at the time of imaging. Using electronic patient records (EPRs), we will determine whether patients underwent a recorded stroke or AF episode or developed HF in the 3 years post-imaging. EPRs will also provide fully anonymised patient information relevant for risk stratification such as gender, age and BMI.

Task 2 - CINE MRI Segmentation
We propose to create a neural network (NN) that takes as inputs CINE MRI of the heart acquired in three quasi-orthogonal views: 4-chamber, 2-chamber and short axis. The NN will initially combine the information from all these views to create a smooth super-resolution 3D representation of the heart. After this step, we will deploy a 3D convolutional NN with a recurrent convolution gate to segment the 4 chambers across the full cardiac cycle. This network will be trained using manual segmentations from 500 patients and compared to state-of-the-art segmentation NNs.

Task 3 - Risk Prediction
Using the segmentations from Task 2, we will predict risk in three complementary ways. First, we will calculate conventional biomarkers of atrial and ventricular function, such as ejection fractions and global strains. These and the collected EPR information will be inputs to a traditional multi-parametric statistical analysis for risk calculation.
We will also create a step-by-step NN that takes the segmentations from Task 2 and the EPR information as direct inputs for risk estimation. Finally, we will calculate risk directly from the CINE MRI + EPR using an end-to-end architecture that will incorporate attention modules informed by the other two risk predictions. This will contribute to human understanding of the underlying risk factors.